Hypervalent iodine reagents for late-stage functionalisation

Heteroatom alkylation is one of the most widely used reactions in medicinal chemistry. However, traditional approaches (Williamson/Mitsunobu reactions; metal-catalysed cross-coupling) are limited and there is a need for reliable methods for quick and selective alkylation of hindered nucleophiles. The aim of this PhD project is to address this challenge and develop new hypervalent iodine reagents for late-stage alkylation. The specific focus of the project will be defined in collaboration with the successful applicant.